The University of Warwick and Process Instruments (UK) Limited

To create a new line of electrochemical membrane sensors with improved performance, through the design, development and testing stages to a final market product, and develop a manufacturing line for these products